Mesoscopic biomolecular oscillator as a novel biomedical sensor platform

This project involves the development of a new platform for fundamental studies of the biophysics of DNA and for detecting disease marker proteins at the single-molecule level.